Towards a better understanding of cardio and cerebrovascular diseases

Project Background:

The MRC Unit for Lifelong Health and Ageing (LHA) is an interdisciplinary unit and our research combines rich imaging, clinical, physiological, and biological data from across the life course to help us lead on discoveries into both normal and pathological ageing processes. The Centre for Medical Image Computing gathers expertise from mathematical and computational sciences and medical physics to develop technologies applied to healthcare imaging in partnership with clinicians. Students will receive supervisory input from computer scientists, clinicians and data scientists and be integrated fully into the two units/centres. Funding is available for four research projects each focusing on important aspects of human health and disease. Broadly, each project will involve applying data science and machine learning techniques to physiological and imaging data to gain better insight into normal ageing and the disease process, with the overarching aim of improving prevention of cardio- and cerebro-vascular disease and cognitive decline and promoting healthy ageing.

Research aims:

Each of the projects will cover one of the following aims:

Discover novel features in medical imaging (e.g. echocardiography, magnetic resonance) to predict major clinical outcomes (e.g. heart attack, hospital admission, death).
Use novel remote monitoring techniques (e.g. wearable devices and mobile Health devices) to identify trends significantly impacting on long-term cardiovascular health.
Develop new predictive models of cerebrovascular disease evolution based on brain MRI imaging and clinical data.
Improve the understanding of the possible links between cerebrovascular lesions and cognition

Potential impact
The critical mass of scientists and engineers that i4health will produce will ensure the UK's continued standing as a world-leader in medical imaging and healthcare technology research. In addition to continued academic excellence, they will further support a future culture of industry and entrepreneurship in healthcare technologies driven by highly trained engineers with deep understanding of the key factors involved in delivering effective translatable and marketable technology. They will achieve this through high quality engineering and imaging science, a broad view of other relevant technological areas, the ability to pinpoint clinical gaps and needs, consideration of clinical user requirements, and patient considerations. Our graduates will provide the drive, determination and enthusiasm to build future UK industry in this vital area via start-ups and spin-outs adding to the burgeoning community of healthcare-related SMEs in London and the rest of the UK. The training in entrepreneurship, coupled with the vibrant environment we are developing for this topic via unique linkage of Engineering and Medicine at UCL, is specifically designed to foster such outcomes. These same innovative leaders will bolster the UK's presence in medical multinationals - pharmaceutical companies, scanner manufacturers, etc. - and ensure the UK's competitiveness as a location for future R&D and medical engineering. They will also provide an invaluable source of expertise for the future NHS and other healthcare-delivery services enabling rapid translation and uptake of the latest imaging and healthcare technologies at the clinical front line. The ultimate impact will be on people and patients, both in the UK and internationally, who will benefit from the increased knowledge of health and disease, as well as better treatment and healthcare management provided by the future technologies our trainees will produce.

In addition to impact in healthcare research, development, and capability, the CDT will have major impact on the students we will attract and train. We will provide our talented cohorts of students with the skills required to lead academic research in this area, to lead industrial development and to make a significant impact as advocates of the science and engineering of their discipline. The i4health CDT's combination of the highest academic standards of research with excellent in-depth training in core skills will mean that our cohorts of students will be in great demand placing them in a powerful position to sculpt their own careers, have major impact within our discipline, while influencing the international mindset and direction. Strong evidence demonstrates this in our existing cohorts of students through high levels of conference podium talks in the most prestigious venues in our field, conference prizes, high impact publications in both engineering, clinical, and general science journals, as well as post-PhD fellowships and career progression. The content and training innovations we propose in i4health will ensure this continues and expands over the next decade.